The cellular mechanisms of foot-and-mouth disease virus infection

Technical abstract
The Picornavirus Structure Group (PSG) carries out novel, fundamental research aimed at improving knowledge of the cellular mechanisms of infection by foot-and-mouth disease virus (FMDV). The main research interests of the PSG are the receptors used to initiate infection, and the mechanisms of intracellular virus replication. We have identified four of the five known receptors used by FMDV. This information is allowing us to investigate the molecular determinates of receptor recognition, how FMDV enters its host cell, intracellular virus trafficking, the mechanisms of membrane penetration by the viral genome, and the regulated expression of FMDV receptors on the epithelial cells target by the virus in the animal host. FMDV receptors are also being developed as 'universal' virus-capture ligands in a number of different detection assays for FMDV diagnosis. Once in the cytosol, the viral RNA functions as a template for the synthesis of the viral proteins and the complementary negative-strand genome copies which are, in turn, used as a template for the synthesis of new progeny genomes. FMDV replication takes place on virus-induced vesicles which are believed to function as 'platforms' 'to facilitate assembly of the viral replication complex. Here, we are interested in identifying the viral and cellular proteins that trigger host-cell membrane rearrangements and the cellular origin of the vesicles induced on infection, and to characterise the replication complex. The PSG also contributes to the DEFRA funded Global FMDV Research Alliance (GFRA) that works towards achieving better disease control by the production of novel vaccines and anti-virals.